Food Processing Optimisation from Deep Learning AI for Real-Time Rheology

Food manufacturers are continuously challenged to be more responsive, meet production targets, and maintain high quality standards for products in an increasingly dynamic, consumer-driven marketplace. To address this, digital technologies are being ever-increasingly adopted within manufacturing. Monitoring a structured food product's rheology, such as tomato ketchup, yoghurt and mayonnaise, is essential for formulation development and process execution. Rheology, the way a material flows, is a critical process parameter which influences the entire lifetime of a product, from manufacturing efficiency to final product quality and shelf-life. Without the correct rheological behaviour products look and feel very different. If mayonnaise is 'too thin', it will run all over the plate; 'too thick', and it won't pour from the bottle.

Typically a products' rheology is monitored offline, by time-consuming sampling and laboratory measurement. Stream developed a novel rheology system that senses inline and in real-time. This enables manufacturers to maximise production capacity, minimise waste and energy consumption, and enhances process agility. Inline rheology measurements are considered revolutionary within the FMCG industry, according to leading industry participants, and have been sought for multiple decades. Stream exploits the latest, patented innovations in electrical resistance sensing to determine how a fluid flows in pipes, under laminar flow conditions, coupled with differential pressure data. Trained AI is then exploited to infer viscosity values at key quality control set points, or a complete characterisation of rheological behaviour.

In its current effective approach, Stream apply 'simple' ML which is time-consuming in its requirement for extensive training, extending time for customer benefits to be realised and reducing agility to adapt to new formulations. To promptly deliver required multiple product capability requires a radical increase in training efficiency, explored in this project which exploits advanced Deep Learning methods such as Convolutional Neural Networks and Long-Short Term Networks. Project actions will be informed by collaboration with leading food sensor development scientists. Later, full development will radically enhance the robustness of our AI methods for future integration into current product hardware, for faster and wider market development and resulting wide ranging benefits.